SynQ

SynQ (Quantum Synchronisation for Transport Health and Maintenance) is a desk-based feasibility study of the integration of miniature atomic clock technology into transport infrastructure. Under GNSS-free conditions, the technology has the potential to vastly improve fault detection, maintenance and efficiency.